Temporal Networks

The hypothesis for this project is that existing network measures are inappropriate for networks constrained by time or another vertex ordering. The most appropriate measures should reflect this causal structure. Such networks are Directed Acyclic Graphs and are found in many in real data sets. In some contexts (computer science) DAGs play a central role. However in other areas where networks are constrained by time, particularly social contexts such as citation networks, the questions asked are different from those of computer science and the existing DAG tools have not been exploited. This project will adapt existing network tools from different fields and develop new methods including some based on embedding in non-Riemannian (Lorentzian) geometries. The project will investigate these numerically and analytically, on theoretical models of networks and on real large scale data sets with DAG structure.